Visuomotor states of an observer influence person perception: The critical role of emotion

A traditional view within Psychology has been that perceptual processes, such as seeing, hearing and smelling, are separate to action processes such as walking or picking up an object. Our work, along with other recent studies, has increasingly shown that in fact perceptual processes such as vision are intimately linked with actions, and that this is a bi-directional relationship. In one direction, visual information is automatically converted into action, even if a person has no intentions to act. For example, when viewing an object such as a coffee cup, the action of grasping the cup is activated, even though no overt action is observed (e.g., Tucker & Ellis, 1998). Even more strikingly, when observing another person act, such as kicking a soccer ball, similar action systems become covertly active in the observer, as if they were doing the same action. In the opposite direction, action states of the body can feedback on to perceptual processes, influencing how we perceive and understand the world around us (e.g., Bach & Tipper, 2007). For example, we have a better understanding of a coffee cup, because the appropriate actions become active, and we better understand other people because via simulation of their actions we quite literally put ourselves in to their current body states.

We propose to test the novel hypothesis that emotion can be critical to these latter processes. That is, body states influence perceptual processes in many situations, but only if the body state evokes an emotional reaction. For example, we have shown that facilitated visual-motor processing while viewing another person can change how we perceive that person. Thus, if it is easier to identify a person while they are doing a particular action, such as kicking a ball, we start to believe they are particularly good at that action, and in this example would be assessed as an athletic person. Critically there is no property of the viewed person that reflects athletic ability, rather the vision-action fluency in the observer is misattributed to the viewed person. However our new idea is that these person misattribution effects are only produced when the more fluent vision-motor processes trigger positive emotional reactions in the observer. We have employed a technique to record the emotional reactions of a person on-line during such tasks to test our ideas. That is, we can record from the face muscles of a person, where it has been discovered that during more positive states the zygomaticus cheek muscle associated with smiling becomes more active, while during less positive emotional states the corrugator brow muscle associated with frowning becomes more active. The prediction is that only individuals who produce positive and negative reactions during vision-action processes will show effects of motor processing on their perception of objects and other people.

A range of experiments will be undertaken to test this idea; these will examine perceptual judgments of people (such as trust), as well as examining whether our methods will be of value for studies of unconscious memory processes. A potential spin-off from this research is the use of such techniques to measure consumers' reactions to new products. Rather than employing the typical focus group techniques where individuals have to explicitly discuss their feelings, implicit measures can detect emotional reactions without requiring such complex and artificial introspective processes. A further spin off may be in terms of clinical psychology. For example, in depression or autism impaired emotional processes may block the usual effects of body/motor states on perceptual interpretations and learning.

Potential impact
Beneficiaries
The work will have implications well beyond fellow academics studying visuomotor processes, emotion, or social cognition. The advances in theory and methodology will benefit researchers in many areas of psychology including non-academic settings such as industry and clinical practice. Our findings will be of interest to the general public but particularly to artists, performers, and others with an interest in how actions evoke attitudes. Finally, the postdoctoral researcher's career will benefit from the project.

Benefits from the research
Applications of our research to industry are clear: Development of the facial EMG technique as an implicit measure of emotion allows consumer scientists to record how people respond emotionally to products, and it can trace the time course of how people learn to recognise features of the product. We will collaborate with Unilever to apply the facial EMG technique in the commercial setting. Tipper has a longstanding record of collaboration with Unilever which is currently ongoing, and Unilever has expressed interest in this new collaboration. Ultimately this would lead to increased economic competitiveness for the UK commercial sector.

In the longer-term behavioural change techniques will be developed that can "nudge" behaviour towards more positive outcomes, such as healthier eating. Apps for the i-pad will be developed that manipulate visuomotor fluency that evokes positive affect when interacting with fruit/vegetables.

Applications to clinical practice relate to disorders such as depression, where our research may indicate how disordered emotional states might interfere with the ability to learn about others and to make accurate character attributions. Collaborative work is already ongoing with Prof. Rogers at Oxford University examining how depression affects the function of visuomotor processes in perception. This research also suggests an approach to investigating and addressing the social deficits in autism, and other disorders distinguished by difficulty in processing social information.

The work will also be of interest to the general public. Most of us form impressions of others based on brief interactions every day, yet we have little awareness of the sources of these assessments. Our research will investigate how feelings about people may be much more dependent on our motor systems than we generally realise. This point is of general interest, but may be of particular interest to artists, performers, or others whose jobs or interests particularly involve eliciting emotions and attitudes through actions. Our research has been presented at the international conference, "Watching Dance: Taking a Multidisciplinary Approach to Investigating Kinesthetic Empathy" (Manchester, UK, April 2010), and was well received by artists involved in dance and film.

The postdoctoral research assistant who participates in the planning and execution of this research will develop a wide skill set which will prepare the researcher for a career in academic research, industry, or another applied setting.

Timescale for benefits
Collaboration with Prof. Rogers is ongoing; an impact on clinical practice might be expected following publication of results around the end of Year 2

Collaboration with Unilever would begin around the end of Year 1; economic impact might be expected following 4-5 years.

Research would be disseminated to the general public via research reports on the Bangor University web site and through press releases beginning at the end of Year 2. Tipper and Hayes would give public lectures at the University and to local community groups.

Wider impact on research and industry would be expected following publication of results in high impact journals.

At end of award, develop behaviour change techniques based on emotional reaction to visuomotor fluency.